Damage detection and quantification method for complex structures

Steel is widely used in construction due to its high strength-to-weight ratio, ductility, and versatility, making it ideal for buildings, bridges, energy, and railway infrastructure. In steel structures, connections (joints) are critical for the load transfer and overall stability of the structure. Bolted connections are especially valued for their ease of installation and mechanical reliability. However, joints interrupt structural continuity and create high stress concentration regions that trigger net section failure. The aim of this research is to enhance the material and structural performance of steel bolted connections by developing a localised strengthening process for the vulnerable net (reduced) section area. By introducing heterogeneity in the material properties along the same member by utilizing the induction hardening process as a post-forming material heat treatment technology, this study improves the net section and bearing resistance of steel bolted connections locally, without increasing the weight or requesting additional material additions (such as cover plates), and therefore the cost of the structure. This novel strengthening strategy promotes a more sustainable and resilient structural design, offering the potential the connection to no longer govern the overall capacity of the structure. To support this, the research develops an experimental and analytical framework and proposes modifications to Eurocode-based design models to enable practical implementation in engineering applications.